BOSCO-Connect: Online Advertising Artificial Intelligence Tool for SMEs

Modo25 believe in putting the power back into the hands of both our clients and our people. Our best of both worlds approach to digital marketing means our clients can count on us for support and guidance to ultimately take their marketing inhouse. We have built our market-leading technology platform, BOSCO, to help eliminate risks when it comes to spending marketing budgets.

This project will allow Modo25 to work rapidly, linking with world-leading specialists to build an advertising spend forecasting software tool, which will be within the reach of all online retailers.

The team will combine layered information from multiple channels to analyse the best return on investment mix to allocated marketing budgets. This will require significant machine learning and artificial intelligence with modelling to support an easy-to understand customer interface. BOSCO-Connect will be live in 2021\.